Advancing dispersion modelling of radioactivity releases resulting from increasingly frequent Chernobyl Exclusion Zone (ChEZ) wildfire events

During a wildfire within a radioactive environment, aerosols with a wide range of characteristics are derived. This multi-disciplinary studentship will work with both UK and Ukrainian partners to experimentally derive release dynamics and parameters for the various 'fuel' sources within the Chernobyl 'Red Forest' to enhance the current modelling and plume dispersion capability.